ComBase National Capability Grant

Technical abstract
ComBase is a combined database and a decision support tool accessible via the combase.cc web portal. It contributes to the improvement of (a) microbiological safety, (b) the optimum design, production, storage, and retail of food, (c) cost reduction and (d) the microbiological risk assessment of foods. These benefits are achieved by the provision of validated predictions and quality-assured data for growth or survival of pathogens or spoilage organisms in food, in a clearly presented, rapid and easy-to-access format.

The objectives of this NCG are:

Software developments; maintenance of the ComBase user interface. The ComBase web portal will be put on an advanced footing, using Content Management Systems tools, by which ComBase Associates can be given access to directly carry out small editing tasks. The web program will follow IT developments, to ensure fast access and to satisfy increasing demand. The implementation of new predictive tools in the Modelling Toolbox is a key objective.

Regular Update of the Modelling Toolbox. Updating the Modelling Toolbox regularly will help to keep the ComBase system in line with general software developments (e.g. introducing easier feed-back elements, Wiki-philosophy, users’ discussion forum to help correct use of the toolbox).

Data verification and quality control. The necessary data checking and quality control prior to upload will be carried out primarily by means of Visual Basic programs specifically developed at IFR.

Maintaining a helpdesk. Regular upgrading of the help systems is required for the efficient use of the database. Users will be able to download animated tutorials, manuals, demonstrations and various software tools to assist the generation of models from their own data.

Knowledge translation. Bespoke consultancies with industrialists; organising workshops and training events.